AIR POLLUTION AND WEATHER-RELATED HEALTH IMPACTS: METHODOLOGICAL STUDY BASED ON SPATIO-TEMPORALLY DISAGGREGATED MULTI-POLLUTANT MODELS FOR PRESENT-DAY

See text for lead organisation (as discussed with NERC Env Health Programme Manager: Dominque Balharry)